Aston University And Spectrum Thea Pharmaceuticals Limited

To develop a research/medical information function to enable the company to make more informed decisions about sales and marketing of its products.